Photosynthetic Organisms in Biotechnology and Health

A broad range of projects is available involving the molecular biology of photosynthetic organisms and their exploitation, including the (no longer photosynthetic) malaria parasite Plasmodium. Previous knowledge of photosynthesis is not necessary for these projects. Specific areas include: (i) Direct electricity production from photosynthetic micro-organisms. Surprisingly, cyanobacterial, purple photosynthetic bacterial and eukaryotic algal cells produce a small amount of external current on illumination, which can be harvested by an anode and used to drive an external circuit. We are interested in understanding how to make these 'biophotovoltaic' devices more efficient. Projects would involve the generation of mutant strains and characterisation of the power output. (ii) Manipulation of photosynthetic microorganisms for production of useful products, and exploitation of 'waste' materials such as anaerobic digestate. This includes work on light harvesting, electron transfer, metabolic engineering and synthetic biology. We are particularly interested in characterising novel cytochromes which may be involved in protection against high light levels. We have a wide range of molecular genetic platforms available. (iii) Novel antimalarial targets. Surprisingly, the malaria parasite Plasmodium has a photosynthetic ancestry and a remnant chloroplast, which is essential for the parasite to survive. This offers an attractive target for antimalarials. We are focusing on transcription of the remnant chloroplast genome and post-transcriptional RNA processing. We have identified a number of candidate nuclear genes for chloroplast proteins that are likely to be involved in these processes.